Shared News Coverage and Momentum Spillover Effect

Identifying firm connections by co-mention in news stories, I document the returns of connected firms have strong predictability for focal firm returns. A long-short portfolio based on this linkage generates a monthly excess return of 0.86%, which is statistically significant and remain robust after being adjusted for risks. Moreover, consistent with slow information diffusion due to limited investor attention, this return continues to increase without reversals in the subsequent six months. My research builds upon and enhances existing studies that explore the lead-lag effects in stock returns, such as industry momentum (Moskowitz and Grinblatt, 1999) and technological momentum (Lee et al., 2019). More recently, Ali and Hirshleifer (2020) show that shared analyst coverage captures the unified fundamental linkage among firms, and the firm linkages in past literature (e.g., customer-supplier links) are aspects of it. However, they find the forecasts of shared analysts will underreact due to sluggish analyst behavior. My argument differs from their study by examining more up-to-date news stories. The return predictability of shared news coverage holds after controlling for the shared analyst coverage, indicating stock linkage identified from comentions in news stories contains additional independent information. This study also complements the large literature on the impact of media on financial markets. This literature demonstrates that information in news stories significantly influences stock price (Griffin, Hirschey, and Kelly, 2011), stock trading volumes (Peress, 2014), and capital allocation decisions (Liu and McConnell, 2013). My study is distinct from this literature by providing evidence that information in news stories captures fundamental linkage among firms. In the next step, I plan to implement several additional tests. First, for now I assume firms are positively related to one another when they are comentioned by the same news story. However, when the news sentiments about two stocks are different (positive for one company and negative for the other), the two stocks tend to be negatively correlated. In order to identify firm linkage more accurately, I am currently working on extracting firm-level sentiment information from each news article by applying NLP. It is also interesting to examine whether the complexity of news content affects investor underreaction and news-linked firm portfolio return. Previous literature indicates that investor inattention and underreaction are more severe when facing complex and overloaded information (Hirshleifer, Lim, and Teoh, 2009). NLP techniques can be applied here to generate complexity and readability measures for each news story as well. Finally, for now I only controlled the shared analyst coverage (Ali and Hirshleifer, 2020) because their study shows that shared analyst coverage captures the unified fundamental linkage among firms. However, it is worthwhile to explore the uniqueness and robustness of shared news coverage linkage by controlling previously documented linkage (industry, geographic, technological, etc.) in the next step.